Consentify - Digital Consent

The clinical trials industry plays and indispensable role in developing new medicines. Every medicine, therapy or vaccination must undergo rigorous clinical trial testing before it can be safely released to the public, and when it comes to Covid-19 there is a significant time pressure.

As the clinical trials industry turns its attention to the search for a Covid-19 vaccine, issues caused by existing operational practices are becoming clear and the pooling of resources is causing significant disruption to existing clinical trials, delaying the development of life changing medicines relied on by millions.

Unphased is a clinical trials technology start-up. We've been embedded in communities of frontline research staff for the past 12 months, where the movement towards remote trials has been a topic of discussion for some time. But what we've seen and heard during the Covid-19 crisis has shown us that manual, paper based, yet legally required processes, such as informed consent, are causing major disruptions. After a Covid patient has signed the paper consent form, research nurses must take a photo of the form held by a staff member in full PPE, behind glass, using a smartphone in a sealed plastic bag. The photograph must then be emailed and attached to the patient's electronic health record. Alternatively, the paper form is left in an envelope for 7 days until it can be re-opened.

At a time where NHS staff are rightly commended as heroes, this is ludicrous.

Our project aims to build a digital clinical trial information and consent platform. In the short-term, this will enable research staff to complete consent securely and at a safe distance. In the long-term we are confident it will alleviate the burden of resuming trials disrupted by Covid-19, while helping research sites mitigate staff absenteeism and paperwork bottlenecks.

As a digital business, we have been able to continue 100% of our operations remotely. We hope to support the clinical trials industry to achieve the same.